"Unravelling Polypharmacy: Determining interaction patterns between medications using complex electronic health records for better patient care."

"The overall goal of this proposal is to develop a novel data-mining method to discover previously unknown patterns within the field of polypharmacy from patient records produced through EHRs in primary care settings. By focusing on novel methods for mining EHRs, a data-centric application can be tailored to the specific aspects of EHRs and polypharmacy. The project's objectives will focus on 4 topics:

1. How associations between multiple drugs evolve over time and differ between gender and age groups.
2. Which clusters of diseases are associated with certain polypharmacy prescriptions for patients.
3. How these patterns of intra-associations of multiple drugs are shaped from a young age.
4. The impact of the aforementioned results."